Accelerating cell factory optimization through design-build-test-learn cycles and highly multiplexed genome editing

Computer-aided design (CAD) is widely used across engineering processes. Applying CAD and computational approaches in engineering biology is a major ambition, as methods based only on biological knowledge require numerous experimental trial-and-error iterations.
This is the case for many engineering biology applications, including metabolic engineering, where the aim is to redirect cellular metabolism to produce desired compounds (for example fine chemicals and biofuels) by modifying biosynthetic pathways. Genome-scale metabolic models (GEMs) are computational representations of metabolic fluxes in a cell, which can be used to predict how to best edit a genome (i.e. which genes to remove or insert) to optimise the production of the compound of interest. GEMs are however limited in their description of cellular processes, as they only focus on metabolic interactions at steady state.
Whole-cell models (WCMs) are state-of-the-art cell representations that account for the function and dynamics of every gene product and molecule over the cell life cycle. WCMs offer wide-ranging and not yet fully explored opportunities to link genotypes to phenotypes, unlocking biological discovery for a range of biotechnological applications.
We propose here to realise the potential of WCMs, together with modern Machine Learning and multiplexed genome editing techniques, to accelerate the engineering of bacterial cells that can be used as optimal production strains for metabolic engineering.
Success will deliver radical changes in the way cell factories are designed and programmed, developing tools which interdisciplinary communities can access to deliver competitive bio-based solutions.